The University of Hull and AAK (UK) Limited

To innovate and launch a range of reduced fat and clean label 'next generation' products across the product range. These reduced fat, additive-free products will enhance nutritional appeal to consumers and benefit wellbeing and choice.